Optogenetic Exploration of circuits within the lateral entorhinal cortex

The lateral entorhinal cortex (LEC) is part of the medial temporal lobe memory network and is thought to be very important in integrating information for effective episodic memory formation. However, compared to the medial entorhinal cortex (MEC), which is heavily involved in spatial memory, very little is known about the LEC's neuronal populations and their circuitry. Investigating the organisation of the LEC would also be important because it is one of the first areas damaged by Alzheimer's disease and other dementias. This project will investigate the functional connectivity of molecularly defined cell populations in the LEC, using optogenetics and electrophysiology.